EC7 Collaboration to Optimise Renewable Energy Systems: Introducing affordable, reliable, portable energy solutions to remote communities in India and Africa.

Power Roll Ltd (PRL) is an innovator in the solar power renewable energies sector, leading a partnership to develop, test and implement innovative solar mini grid systems in two locations: sub-Saharan Africa and the Indian Himalayas. We are developing disruptive solar energy generation and energy storage technologies, based on our unique, patented breakthrough microgroove architecture, which allows us to exploit well established, roll-to-roll production, enabling a transformational, low-cost manufacturing process for affordable energy generation products.

The project will allow us to develop and demonstrate a unique, easy to use energy generation, storage, and supply solution. The aim is to improve the lives of people living in rural communities by providing secure access to affordable electricity and assess social inclusion and gender equality benefits to local communities.

This is a unique opportunity to deploy innovative renewable energy solutions that meet the needs of diverse communities and positively impact the scope of efficiencies of daily tasks, quality of life, economic capabilities, and social mobility.